University of Hertfordshire Higher Education Corporation and Delight Supported Living KTP 24_25 R2

To develop an AI-powered job scheduling system based around dynamic route optimisation, to maximise resources in the home care sector. Care provision is a dynamic environment, requiring complex scheduling of diverse job and carer types. Existing solutions require substantial human input leading to errors and problems for the most vulnerable.